Rogue Virtual Machine Identification in DaISy Clouds

Our work in this proposal focuses primarily on the safe and secure cloud computing challenge of the EPSRC DaISy call. In addition, it also addresses closely issues relevant to the extracting meaningful information challenge, specifically extracting meaning from large-scale monitoring information collected in a cloud computing environment, and the ensuring confidence in collaborative working challenge by developing meta-data and methods that enable users to monitor how their digital assets are being used in shared environments.

The proposal builds on the investigators' expertise in building secure cloud computing systems (especially the IC-Cloud system), developing large-scale data analysis systems and developing algorithms and methods for the security analysis of program behaviour to develop develop and evaluate novel methods to detect subtle attacks by adversaries who have already gained access to a VM within a secure cloud system.

Our general methodology for this 1-year project is based on 1) Building on the existing IC-Cloud platform as a test-bed our research. The use of the in-house infrastructure based on the popular XEN Hypervisor enables us to rapidly develop and evaluate monitoring tools, to develop and test different attack scenarios and collect the log data from the real applications. 2) Building on our in-house repertoire of data mining and analysis tools developed over the years for classification, clustering and association analysis and on our recent expertise developed in real-time data mining methods and Bayesian analysis frameworks for modeling and analysis anomalies in large scale sensor data for environmental and security applications. 3) Close collaboration with partners and collaborators of the Institute and Security Science and Technology to receive ongoing feedback on our methodology, results and methods as we develop them.

Potential impact
Improved security and trust in Cloud computing